Enhancing digital capability for library collections

The project will support the purchase of state-of-the-art equipment for the digitisation of library and archive material at the University of Leicester (UoL). UoL library holds collections that are of international, national, and regional significance. These collections are used by arts and humanities researchers across disciplines at Leicester, external academics from around the world and members of the public. UoL's digitised collections are made freely available via the Library's Special Collections Online website and receive around 3 million page views per year.

Among the library's strengths are modern literary archives including the papers of acclaimed playwright Joe Orton and the best selling author Sue Townsend. The Library holds one of the finest collections of rare antiquarian and topographical works outside of Oxford, Cambridge, and London. Other strengths include the Fairclough Collection of 17th century portrait prints, archives relating to modern Leicester, medical and scientific material including the archive of DNA pioneer Alec Jeffreys, and regionally significant collections of medieval manuscripts and incunabula. UoL also holds the library and manuscripts of the Mathematical Association and Leicester Medical Society.

Existing digitisation equipment is reaching the end of its life and is in urgent need of renewal. The new book scanners will enhance the University Library's capability to support world-leading research and reach new audiences for its collections through digitisation. They will also increase capacity for digitising collections held by partner institutions working with UoL researchers. This includes small and medium-sized cultural heritage organisations that do not have access to specialist digitisation equipment themselves. Leicester is a regional centre of excellence for the digitisation and preservation of sound heritage collections, including those held by the East Midlands Oral History Archive. Oral history and other sound archives are frequently part of a larger collection that includes paper records. The investment would support UoL's ambitions to become a one-stop shop for the digitisation of audio heritage collections and accompanying material.